Commerce and the Commonwealth: Business Associations, Political Culture, and Governance, 1886-1975

Economies are not, and have never been, governed solely by nation states. In fact decisions and policies shaping economic activity have long been taken at a range of levels: local, supranational, and international. This project focuses on how businesses participate in economic decision-making at a supranational level. In particular it studies the history of relations between businesses and policy within the British Empire-Commonwealth.

In the twenty-first century, it is easy to forget that the modern Commonwealth was once a much more tightly integrated association of states. This Empire-Commonwealth was not the same as the British Empire. It was composed of Britain and the empire's self-governing colonies, later dominions, in Australia, Canada, New Zealand, Newfoundland and South Africa as well as Éire. After the Second World War it expanded to form the Commonwealth of Nations with the admission of former colonies. Prior to the 1960s, it possessed a widely-used currency (sterling), clear consultative mechanisms (imperial conferences), a degree of cooperation on policy areas ranging from defence to regulation, including, from 1932, a co-ordinated tariff policy, although some member states opted out of some of these elements.

This research project examines how businesses across the Empire-Commonwealth came together to find common interests and shape policy. It focuses in particular on a previously neglected organisation, the Federation of Commonwealth Chambers of Commerce, which brought together delegates from 100 leading cities to debate and agree resolutions on economic policy, and then lobbied governments, especially the British government. It traces the evolution of business interactions with policy-makers within the Empire-Commonwealth from the 1880s down to the 1970s. It shows how these relations originated in the late nineteenth and early twentieth centuries (often called the first age of globalisation), how businesses and states responded to the fraught economic conditions of the interwar period, and finally how intra-Commonwealth economic relations first revived and then eroded after 1945. This final period was dominated by two major themes: Britain's relations with Europe, and the emerging goal of fostering economic prosperity in less developed countries. Yet by the 1970s the Empire-Commonwealth had evolved into the much looser Commonwealth of Nations and had ceased to be a meaningful unit within which businesses mobilised. The Commonwealth persisted, but as an international association rather than a unit of supranational governance.

In retracing the history of business and the Empire-Commonwealth, the project offers new understanding of the history of the Commonwealth. In reclaiming the Commonwealth as a supranational unit of governance (but not a superstate), it opens fresh comparisons with other polities past and present. It sheds new light on the evolution of the British economy and state in the twentieth century and particularly on Britain's relations with the EEC/EU. Understanding how businesses interact with policy-making at a supranational level is of inherent interest both to historians and political scientists, but also to business leaders and policy-makers today. Three themes within the research are particularly timely: the re-examination of the economic experience of Empire-Commonwealth during the great depression of the 1930s; a reconsideration of how Britain's links with the Commonwealth shaped relations with Europe; and the generation of fresh understandings of the role of business and of supranational polities in international development. Thus, re-examining the Empire-Commonwealth, and the role played by business within the Empire-Commonwealth, is of significance not merely for our understanding of modern Britain but also promises to shed new light on the global past and present.

Potential impact
Relations between businesses and policy-making are fundamental to the governance of economies. While a good deal of attention has been played to these interactions at the level of the nation state, other levels - local, supranational, global - have been far less consistently studied. This research project focuses on relations between business and the British Empire-Commonwealth and, in line with the AHRC's Care for the Future Theme, new understandings of the past will be generated with the potential to illuminate the present. Within this context, particular episodes, such as the response of business associations within Empire-Commonwealth to the 1930s depression, the emergent development agenda after 1945, or Britain's relations with Europe will be of particular interest. There are four main clusters of beneficiaries.

First, the reconsideration of the Commonwealth and the relationship between particular localities and the Commonwealth will be of inherent interest to a wider public and the media. While the profile of the Commonwealth in Britain ebbs and flows, in the next half decade attention is likely to revive through the combination of the 2014 Glasgow Commonwealth Games; the First World War commemorations; and debates about Britain's place in Europe and Scottish Independence. On this basis, local engagement activities will share the fruits of the project with local communities. The PI will undertake public engagement in Aberdeen through a dedicated Café event organised by the University of Aberdeen and in London through the London Metropolitan Archive's events programme. Finally, in collaboration with the Menzies Centre for Australian Studies at King's College London, the PI will deliver a public lecture considering Australian business and the Commonwealth to the British Australasian Society.

Second, the research also focuses on business mobilisation within the Empire-Commonwealth. Understanding how and with what success business associations can shape policy agendas within supranational polities remains a key interest for a range of business associations. Through the project, a dialogue will be maintained with chambers of commerce, particularly the London and Aberdeen Chambers of Commerce. Moreover history of business association within the Commonwealth will be of direct interest to the Commonwealth Business Council, founded in 1997, to bring together businesses across the contemporary Commonwealth.

Third, the re-examination of the economics of Britain's relationship with Commonwealth and the EEC inherent in the project will be of interest to policy-makers and in public discourse. Interest in Britain's turn from the Commonwealth towards Europe is likely to revive over the next few years, in particular given proposals for a referendum on Britain's membership of the EU. Fresh insights into the history of the Commonwealth will, therefore, become relevant to public and policy discussion. The PI will open dialogue with HM Treasury and collaborate with the History and Policy Unit at King's College London, which possesses a well-developed network of connections in policy and media circles, to develop timely policy briefings on these issues. Where appropriate, he will also work with Aberdeen's Centre for Global Governance and Security to disseminate findings at EU level.

Finally, the research project will shed new light on current discussions about the potential role of 'corporate social responsibility' in fostering international development by providing historical perspective. As a result it will be of interest to the organisations and individuals pursuing the development agenda. The Centre for Sustainable International Development possesses strong contacts with this community. Given the multiple and diverse audiences involved, the PI will work with the Centre to offer an article to The Conversation. On that basis, he will use networks built by the Centre to engage interested parties at appropriate junctures.